Predicting the effects of increasing soil temperatures on beneficial plant symbionts and plant pathogens through Synthetic Biology

How will rising global temperatures affect the relationship between plants and their bacterial symbionts? Will the rapid adaptation of key bacterial plant pathogens to increasing soil temperatures increase pathogenesis in slower-to-adapt plant species, or will dormant resistence mechanisms emerge in plants to tackle them? Can we use information obtained to "future proof" important crops?